LaunchPad Predict

LR is an innovative tech startup based in London that provides video assessment software. Founded in 2012, LR quickly became a leader and a trendsetter in the video interviewing market by implementing proprietary software with reviewing and comparison functionality. Success has come from adapting candidate screening requirements to customer needs and providing a superior candidate experience. The power of video interviewing is in part due to the wealth of potential data from the candidate's’ language, presentation, personality and body language, which future software realisations seek to exploit. LR’s new project ‘Predict’ aims to take video interviewing to a completely new level, by developing a predictive video recruitment (PVR) software. The proposed PVR software will be able to automatically predict which candidates meet the performance requirements for a particular role, out of a large pool of applicants. PVR will also be able to prevent interviewer bias and inconsistencies between different human reviewers to make sure that the top talent is identified in a fair manner. This revolutionary screening process is made possible by bringing together a number of cutting edge artificial intelligence technologies. The proposed PVR application has huge potential to become game changing recruitment tool, also applicable in other sectors where screening of large candidate pools is required. In addition the PVR application can save organisations the cost of recruiting poor performers.